A novel cross serotype protective pneumococcal vaccine candidate

Streptococcus pneumoniae is the leading cause of bacterial death in children under 5 years old worldwide, however it is also capable of infecting other demographics, particularly the elderly and immunocompromised. With over half a billion infections worldwide, approximately half a million deaths are associated with the pneumococcus, and Lower Middle-Income Countries (LMIC) suffer disproportionately. Despite pneumococcal vaccines existing for several decades, total prevention and eradication remains elusive due to a myriad of reasons. Current vaccine technology relies on targeting the polysaccharide capsule which covers the surface of the pneumococccus. However, with over 100 variations (serotypes) of these polysaccharide capsules, total coverage is not possible with our current vaccine strategies. Present licensed vaccines (PCV13, PPSV23, PCV15 and PCV20) only target approximately 30% of all known serotypes. This low-valent solution is limited by current technology, expanding manufacturing costs as polysccahrides are added on, and serotype replacement disease, the major achilles heel of polysaccharide vaccines. Therefore, an alternative technology or target must be developed to combat pneumococcal disease across all of it serotypes.
A recent discovery from our research group has shown that a highly conserved domain of an essential protein from Streptococcus pneumoniae confers protection against pneumococcus infection. Importantly this protein is essential to and present in, all pneumococcal strains. This domain remains in an inactive and shielded form when the bacteria are in a dormant state but becomes exposed during active cell growth. As growth is an essential part of carriage, transmission and eventually invasive disease, our vaccine candidate would target disease-causing bacteria without any implication for strain or serotype specificity, making this a novel universal (cross serotype) vaccine candidate, a long standing holy grail in the pneumococcal field.
Our vaccine candidate protein has the potential to ultimately replace current polysaccharide pneumococcal vaccines with limited serotype coverage and could be the first universal vaccine aganist Streptococcus pneumoniae infection. The next step in our vaccine development pathway is a series of essential pre-clinical animal experiments focused on determining the protective efficacy of our identified protein domain against pneumococcal disease (invasive pneumonia and sepsis). This will provide the key pre-clinical data required to assess the efficacy of this strategy and the next steps for development of our vaccine development programme.